Made.Simplr DIY: unlocking R&D funding for UK SMEs

Made.Simplr simplifies the R&D tax credit claim preparation by automating several tasks and eliminating the need for f2f collaboration between expert accountants and business owners/managers.

It is a Software-as-a-Service platform that introduces best practices from the R&D servicing and consulting worlds into a comprehensive set of features, usable even by non-experts.

The completeness of functionalities, the intuitive workflow design and the flexibility of the technology allows Made.Simplr to seamlessly address the needs of companies irrespcitiveirrespective of size and claim complexitcomplexity, while guaranteeing accuracy of the produced result. Thus, guaranteeing successful claim evaluation and swift cash returns to the applicant beneficiaries.

We decided to pivot our technology as a response to the challenges posed by COVID-19 and the radical changes it has brought about when it comes to business making. We see the value of supporting the cashflows of small and medium companies ever-increasing and Made.Simplr can be an extra tool in this direction. Apart from the technical pivoting we will also alter our business and revenue models so as to make the service accessible to as many businesses as possible, reducing the cost barrier to unprecedented levels.

The extension will expand the reach of the project, helping establish a commercial base, create a digital supply chain with delivery partners and secure a large amount of funding for innovative SMEs during these uncertain times.